Magnetic tissue marker for localising breast cancers

Around the world the increasing prevalence of breast cancer screening means that cancers are
more often being detected at an early stage when they are only visible under imaging and
cannot otherwise be located. In these cases, the surgeon requires a guide marker to locate the
tumour to be removed. The current ‘gold standard’ for removing such 'non-palpable' tumours
is wire-guided localisation (WGL), where the radiologist places a guide wire at the lesion site
via imaging (Ultrasound/MRI/X-ray), and the surgeon removes the tissue around the wire.
While WGL is useful, it presents some challenges: The wire is only inserted on the day of
surgery, so scheduling between radiology and surgery can be challenging; the wire can
become dislodged or move, decreasing accuracy in the removal of cancerous tissue; and
insertion can be painful for patients.
Endomagnetics has identified an opportunity for a new localisation technique based on its
magnetic detection technology, which will overcome the drawbacks of the current approach
and offer improvements in efficiency, and cost as well as reducing the number of procedures
and the inconvenience for patients. This TSB funded project will demonstrate the first proof
of concept for this new marker technique.